An innovative SaaS payment-orchestration platform using code-free technology that could save SMEs 40 hours of integration time per payment method

With decades of experience in the industry, Jake Dovey and Keith Camilleri are the co-founders of Mozarto, a UK-based FinTech SME that aims to transform the online purchasing space. As more companies sell products and services online, there is an urgent need to provide more payment options to avoid purchase abandonment by customers due to payment-related issues. An estimated £250M is spent in the UK alone each year on payment integration. Mozarto's payment-orchestration platform will enable SMEs to provide hundreds of payment method options to their customers without lengthy API integrations and high costs.